Developing non-critical raw materials-based electrocatalysts for green hydrogen generation from wastewater

The project focuses on the development of cost-effective electrocatalysts derived from non-critical raw materials, aiming to replace expensive platinum group metals in the electrolysis process. Emphasizing environmental responsibility, it contributes to the advancement of renewable energy technologies. Ultimately, the research aims to utilize wastewater as a valuable electrolyte feedstock for green hydrogen production, promoting environmental sustainability and energy innovation.